Human Natural Killer cell-related receptors: diversity, ligands and disease susceptibility.

Natural killer cells provide defence for your body against viruses and tumours. These cells have proteins on their surfaces, which allow them to detect cells that are infected or cancerous. This programme of research will examine these proteins in detail. We will find out how they differ between different people as this may help to understand why some people are susceptible to certain diseases. We also determine what the proteins are interacting with, in other words, their target molecules. This will help to understand how an infected or cancerous cell is recognised by the immune system.

Technical abstract
Natural killer (NK) cells have a critical role in protection against viruses and tumours. They express a wide variety of both inhibitory and activating receptors, some of which are expressed on other immune cells. Some NK receptors, such as KIR and some LILR, are highly polymorphic, a feature that is probably driven by resistance to disease. This programme of research will focus on the diversity and functions of human NK receptor genes, adressing three specific aims: 1. We will identify and sequence novel KIR haplotypes and measure the frequency of formation of hybrid KIR genes. 2. We will identify ligands for some key activating receptors, as well as for KIR and adjacent related LILR loci, where these are unknown. We will probe ways in which their counter-receptor binding and functions are affected by polymorphic variation. Our working hypothesis is that is that KIR and LILR interact with MHC molecules complexed with endogenous self peptides, so that a variety of infections may be monitored by upregulation of a small set of proteins in infected cells 3. We will investigate the relationship between receptor variation and expression with disease, by developing a novel rapid KIR typing method.